Control Strategies for Energy Aggregation

"Upside Energy is building a cloud platform to aggregate energy stored in devices such as uninterruptible power supplies, batteries attached to solar PV arrays, electric vehicles, & domestic hot water tanks. It will use this energy to provide balancing services to National Grid, thus making it easier to integrate renewable generation onto the grid.

This work will help us define strategies for distributing our control algorithms across our portfolio of devices."